Rational selection of targets for control of bacterial pathogens of food-producing animals

Technical abstract
This project brings together scientists with expertise in diverse animal models and bacterial genetics to identify factors important for colonisation, host-specificity and pathogenesis. Although complete and partial genome sequences exist for the pathogens under study, the role of the encoded products in persistence, pathogenesis and protection needs to be evaluated. High-resolution comparative genomics and high-throughput in vivo and in vitro screens have identified bacterial determinants which are predicted to be important for these processes. We aim to determine how they function and examine their effect on innate and/or acquired responses in naïve or resistant hosts. The work will be integrated with studies on pathogen recognition (theme 1) and resistance (theme 2) and be exploited to develop and refine intervention strategies.